An Innovative Productised Service to Support UK Research and Innovation Organisations’ Strategies and Partnerships for Collaboration with China

In today's volatile geopolitical landscape, China stands as an essential collaborator, market, and competitor for the UK's research and innovation ecosystem. Yet, many of our R&I entities lack the nuanced China-expertise to navigate this landscape and build secure, sustainable partnerships.

Noble Endeavours combines deep China expertise with significant experience negotiating international partnerships and knowledge of the UK research and innovation sector to provide up-to-date advice and support for UK organisations collaborating with China.

Despite the many practical and geopolitical challenges, research, and innovation (R&I) collaboration with China still has the potential to generate significant benefits for UK universities, research technology organisations and businesses. Yet UK organisations suffer a chronic shortage of "China capacity" and expertise (see Johnson et al. 2021; RAND Europe 2021; HEPI 2022; Intelligence and Security Committee of Parliament 2023). This lack of capacity presents a significant problem. Increasing risks to national security and individual organisations through poor planning and decision making and leading to overall poorer outcomes and failure to realise the benefits of collaboration with China.

Whether you need one-off advice, training sessions, longer projects, or a subscription-based advice service, I offer flexible support tailored to your requirements. This project delivers an innovative approach to international collaboration consultancy for UK R&I organisations -- a streamlined and scalable service offering informed, pragmatic China expertise that fits your budget without needing to hire full time staff.

Overall, Noble Endeavours aims to significantly improve the understanding of China, strategy, and partnerships for UK R&I organisations, reducing risk and generating stronger returns for the organisation and the UK economy.